Smart in-building micro-grid for energy management

Most building energy management applications require some form of networking. Currently the deployment of these applications is greatly hampered by the lack of an appropriate communications infrastructure in most existing buildings. The aim of this project is to provide existing buildings with a communications infrastructure that opens them up for the cost-effective installation of control and other systems that conserve energy and/or improve occupant well-being. The easy-to-install unified power and communications network that will be the result of this project will allow building owners and occupants to add functionality in a modular plug&play fashion at a much lower cost than existing solutions. In terms of data rate the network will be future-proof, able to deal with narrow-band applications up to CCTV surveillance. As all electronic modules that run of this system benefit from the protective network environment, equipment life will be extended as well. As the network lends itself for a wider variety of applications, not only energy-related, the investment in the basic network is amortised over a broader range of functions, improving ROI.